University of Sheffield and Trulife Limited

To develop new composite material Ankle Foot Orthoses to enhance user experience and improve patient outcomes. An orthosis is an externally applied device used to modify the characteristics of the neuromuscular and skeletal system.